Model Checking Agents that Learn

In reinforcement learning (RL), autonomous agents have to choose their actions in order to maximise a notion of cumulative reward. Tools and techniques for RL have been applied successfully to domains as diverse as game theory, control theory, multi-agent systems, and swarm intelligence. However, in several cases we do not see our agents simply as reward-maximisers: while learning to perform a certain task (say, exploring an unknown space) we might want our software agents never to enter a "deadlock" state, from which they are not able to get out. Similarly, message-passing agents need always to be responsive, i.e., able to receive and send messages.

To ensure this, RL environments can be formalised as Markov decision processes, or Markov games in the multi-agent case, and the properties we are concerned with can be expressed in temporal logics such as Probabilistic Computation Tree Logic. Model checking algorithms can then verify whether the constraints hold for any given policy. However, the state spaces of MDPs and Markov games can be very large, and in addition to this, we might need to check many policies in the process of training our agents, making the problem computationally intractable. Fortunately, much of the information in a state space may not be relevant to determine the satisfaction of the properties we care about, and by considering abstractions which keep only the crucial information, we can greatly reduce the size of the models we have to check. While there is a large literature on the use of abstractions for the verification of various probabilistic systems, only preliminary work has been done on the problem of applying these techniques in the context of RL. The main aim of this project is to adapt existing methods of abstraction-based verification to the RL setting.

The key research objectives are to obtain results about the preservation of temporal logic formulae under the mapping of policies from a given abstraction to the original state space. The expected novel contributions are the application of existing notions of abstraction to new environments, as well as the exploration of new notions of abstraction, with the aim of tackling ever larger state spaces and more difficult problems.

The PhD is relevant to the following ESPRC research areas: Artificial Intelligence Technologies, Theoretical Computer Science, Verification and Correctness